Multi Asset Port Power Optimisation: V2X

As ports transition to electric vessels and zero-emission operations, the resulting surge in electricity demand is clashing with limited grid capacity and long upgrade timelines. The 'Port Asset Power Optimisation: V2X' Pre-Deployment Project addresses that challenge by developing a smart, scalable Vessel-to-Flex (V2X) system designed to optimise power flows across electric ferries (eFerries), port assets, and the grid - unlocking new commercial, environmental, and energy resilience benefits.

The project brings together Artemis Technologies, Red Funnel Ferries, and energy optimisation specialist Kaasai to create the UK's first AI-driven, high-power V2X energy optimisation solution for maritime use. Centred on the new Artemis EF-24 electric ferry launching in 2025, this pre-deployment project will simulate how battery energy storage systems (BESS), electric vessel chargers, and port assets such as cranes, buses, and tugs can be orchestrated using smart scheduling, machine learning, and real-time data.

By simulating charging and discharging behaviour within a digital twin of a port, the project will demonstrate how grid flexibility services including load balancing, frequency stabilisation, and peak shaving, can generate new revenue for ports and ferry operators, while reducing the total cost of ownership (TCO) for electric vessels. The project will also explore how ports can reduce dependence on costly grid upgrades by using co-located energy storage and V2G-capable infrastructure.

The system will use secure data pipelines to integrate real-time vessel telemetry, asset usage, grid signals, and energy pricing. Intelligent algorithms will manage and rank energy needs across port infrastructure to ensure optimal dispatch of power, ensuring batteries are ready for vessel operations while also being available for V2G opportunities when market conditions are favourable.

This is a vital step toward enabling ports to operate as flexible energy hubs, supporting the UK's Net Zero and Maritime 2050 goals. Outputs will include simulation results, a commercial and technical roadmap for V2G port integration, and dissemination of findings across the maritime, ports, and clean energy sectors.

This project supports the delivery of the UK's Smart Systems and Flexibility Plan and is a key enabler for zero-emission shipping. Its impact will extend beyond eFerries---laying the foundation for scalable, AI-powered port energy systems that can be replicated across the UK and internationally.